Centre for Drug Safety Science (CDSS)

The use of drugs as medicines has made an enormous contribution to human health with the drug discovery process being directed to most aspects of human disease. However, all drugs are associated with side effects or adverse drug reactions (ADRs) which vary in frequency and severity dependent on the drug and patient population. The overall burden is large to both the NHS and Industry.

We have shown that at least 6.5% of all adult admissions to hospitals are due to ADRs and that approximately 15% of inpatients suffer an ADR during hospitalisation. Extrapolated nationally, ADRs are thought to cost the NHS in England in excess of £637 million annually, or approximately £5000 per hospital bed per year. This is a conservative estimate and is likely to be much higher. Our findings in the UK have been replicated in many countries showing that ADRs are a global health issue.

ADRs can lead to withdrawal or restricted use of drugs, even if the ADR occurs in only a minority of patients. This can impede the use of otherwise effective drugs being prescribed by physicians for the majority of patients who benefit from the drug without developing ADRs. The whole issue of drug safety also has a major impact on the profitability of the pharmaceutical industry, and thus the economy of the UK.

The MRC Centre for Drug Safety Science (CDSS) was therefore created in 2008 as a collaboration between the Universities of Liverpool (UoL) and Manchester (UoM) in response to a perceived need to establish a National Centre to investigate mechanisms of ADRs.

An infrastructure that allows pre-clinical and clinical scientists to work side-by-side using cutting-edge technologies to analyse well-defined clinical samples has been created in CDSS. Progress has been made in our understanding of the mechanisms of drug-induced liver injury and drug-induced hypersensitivity, including the identification of genetic predisposing factors and the development of improved diagnostic tests. Over the next 5 years our innovative findings will be translated into better clinical care for patients, improved drug development for Pharmaceutical Industry and better information for Regulators. Furthermore, our infrastructure will be extended to evaluate drug side effects associated with the kidney, the gastrointestinal tract and the cardiovascular system. Collectively, the findings from the CDSS and its collaborators will provide a better understanding of risk of ADRs and improve patient outcomes.

We will continue to work closely with scientists from the pharmaceutical industry and from regulatory authorities in a non-competitive manner that will allow us to access company-specific drugs and patient samples which provide us with the tools to address industry-wide drug safety challenges. At the same time we will act as a forum for training and knowledge exchange with all drug safety science professionals (be they in academia, health care providers, industry or regulatory authorities) which will be significantly enhanced by our expanded training programme for non-clinical and clinical scientists. This will allow us to improve capacity in drug safety science in the UK for all relevant stakeholders. We will continue our patient and public engagement activities at all levels in order to ensure that our aims and objectives are refined to make patients a central focus of the research and training activities in the Centre.

Thus the new mission statement for the Centre is "to use the critical mass and knowledge in drug safety science that we have now accrued within the Centre to undertake leading edge science, and train the next generation of drug safety scientists, to understand the fundamental mechanisms of clinically important and currently relevant adverse drug reactions in order to develop strategies to improve the benefit-risk ratio of current and new medicines, for the benefit of patients, industry and regulators."

Technical abstract
Adverse drug reactions (ADRs) are a major public health problem. The Centre for Drug Safety Science (CDSS) has developed an integrated chemical, biochemical, molecular, cellular and genetic approach to analyse the fundamental and complex mechanisms of ADRs in both in vitro and in vivo models. We have a matrix approach for the: a) collection and biobanking of clinical material; b) construction of experimental methods with appropriate statistical and informatic modelling and c) application of state of the art qualitative and quantitative bioanalytical methodologies in order to be able to define the chemical, biological and genetic basis of clinically-relevant ADRs. This allows us to address each specific issue in a fundamental manner, but also to operate with efficiency and effectiveness in the CDSS across both established and newly emerging safety issues.
The CDSS provides critical mass for bioanalysis in terms of equipment and specialised personnel for both the execution of research and for training the next generation of drug safety scientists (clinical and non-clinical). We have a truly inter-disciplinary environment within CDSS with pharmacologists, chemists, cell biologists, molecular biologists, geneticists, computational biologists, mathematicians, modellers, immunologists and clinicians working side-by-side with the aim of taking our findings from the bench to the bedside to application, and also in the reverse direction.
Collaboration is critical for the maintenance of the technical capability of the CDSS. Thus we work closely with industry scientists and regulators, to develop and apply new scientific methods that become fit for purpose with respect to hazard identification and risk analysis for both established and new classes of therapeutic agents.
The comprehensive approach adopted by the CDSS is designed to reduce the burden of ADRs for both patients and for Industry, thus achieving the dual aims of improving patient health and creating wealth.

Potential impact
The beneficiaries from research in the Centre for Drug Safety Science are:
1. Academia
- Publishing our research in high-impact journals will ensure that the science-base grows in the physiological, pharmacological and toxicological responses to medicines
- As an international centre of excellence for drug safety science we will continue to bring together diverse groups of experts in order to enhance our specific research programmes. This will particularly relate to researchers who have previously had no experience in the drug safety science field.
- Other national and international academic groups that are working on specific aspects of drug safety science will gain from collaborative links with CDSS, either from access to our clinical samples, access to our cross-cutting technologies, or access to our intellectual expertise.
- The strong training element of the CDSS will ensure that non-clinical and clinical academic capacity in drug safety science is enhanced. The comprehensive training in highly integrated projects involving state-of-the-art academic fields from pharmacology through to medicinal chemistry will produce 'rounded' scientists with sought-after skill-sets who will make a valuable and practical contribution to the continued growth of this cross-disciplinary medical research activity in the UK.
2. Health Service providers
- Knowledge gained from the CDSS will lead to changes to drug labels and more effective prescribing
- Data produced by the CDSS will inform prognostic and diagnostic testing strategies that will lead to safer and more cost-effective personalisation of therapies
- Scientific outputs from the Centre will ultimately reduce ADR frequency and their associated financial burden
- Continued training will increase the capacity in Clinical Pharmacology and Therapeutics
- The novelty in design of clinical studies, with patient input where appropriate, will provide the framework for further studies worldwide to replicate and advance the findings from CDSS.
3. Pharmaceutical Industry
- Scientists from the pharmaceutical industry will continue to use the CDSS as a focal point for non-competitive research
- The CDSS will continue to develop and run workshops on issues of importance to the pharmaceutical industry by bringing together appropriate experts from industry and the academic sector that will build new collaborations (not necessarily with Centre scientists) and drive novel scientific plans.
- The CDSS will allow industry scientists to spend sabbatical time in an academic setting, improving both personal development and industry-academia interactions.
- Scientific outputs from the CDSS will be used to develop drugs with better benefit:risk profiles
4. Diagnostics Sector
- Advances in mechanistic understanding of ADRs will open up new opportunities for the development of diagnostic and prognostic testing strategies that can be commercialised by the diagnostics sector leading to an improvement in the benefit:risk of drugs
5.Regulatory Authorities
- Regulatory scientists will input into and gain benefit from the CDSS workshops
- CDSS scientists will continue to provide expertise to various advisory committees of the MHRA and EMA.
- Scientific outputs from the CDSS enhance the ability of drug regulators to include the relevant information in drug labels. This will thereby contribute towards better evidence-based policy making at a global level.
6.Patients and the General Public
- By feeding knowledge and scientific advances through to other stakeholder groups, we will ultimately reduce the incidence of ADRs and allow for the pharmaceutical industry to develop safer drugs. These improvements will clearly have a major impact on enhancement of the clinical care of patients thereby leading to an improvement in quality of life.
- The general public retains a significant interest in drug safety and the CDSS will educate the public in their perception of risks associated with medicines.